SOAP: A Covid-19 Data Collection/Triage Tool for Refugee Camps

Following national lockdowns in the spring, it is clear governments and regional administrators have moved away from one-size-fits-all healthcare policies; different contexts require dynamic solutions that can be adapted to various demographic, economic, and cultural circumstances. Attempts to impose boilerplate solutions across regions and industries can result in low compliance or even civil unrest. Tailoring pandemic response to the needs of a local population makes sense, but can present its own challenges: pandemics do not respect regional boundaries and integrating different policies or systems can lead to chaos and confusion. How can our solutions be both context-specific and coordinated?

Unfortunately, this is the status quo in the humanitarian sector. As the UK and the rest of the world shelters at home, there are some communities unable to do so. Around 70m people are forcibly displaced around the world, and the World Economic Forum have identified this group as some of the most vulnerable to the effects of Covid-19. Reports on barriers to accessing healthcare services across displaced communities in Africa, the Middle East, and Asia nearly all report either insufficient access to functioning health services within walking distance, lack of facilities and resources, and a lack of medical personnel. These communities are often internally diverse, and exist within a larger social, economic, and cultural context that can make designing a solution for both camp and host country difficult. SOAP was designed and developed with this tension in mind.

SOAP is a software platform that serves as a vital data interchange between administrators tasked with monitoring and managing Covid-19 outbreaks. It allows for centralised monitoring and provides tools for selective decentralised management. SOAP is a bridge between individual and population-wide decision-making, e.g., by aggregating case data using a standard interface, SOAP allows college administrators to monitor positive cases on campus, and send targeted lockdown notifications to student households in order to prevent an outbreak. SOAP enables context-sensitive centralised monitoring, e.g., SOAP can issue flags based on individual vulnerabilities, current alert levels, or relevant local policies. SOAP also allows administrators to set policies at an individual or regional level, e.g., a district manager can use a central dashboard to set specific self-isolation policies on a per office basis to ensure each one is in compliance with local regulations.

SOAP is a secure web application, which means it can be used by any registered device with a modern browser, i.e., smartphone, tablet, laptop, or desktop. SOAP doesn't mandate the sort of device it should be used on, that's for administrators to decide. SOAP is open and flexible; when it comes to integration, SOAP is non-opinionated. It can output data in a number of common text formats, and features export customisation out-of-the-box. This is vitally important in combating Covid-19 since the more data (particularly longitudinal data) that can be acquired, the more efficient the management of outbreaks will be, until a viable treatment and vaccine can be developed and deployed.

SOAP is being developed by researchers at the University of Cambridge with specialisations in the use of artificial intelligence in medicine, decision making in humanitarian response, and translational medicine.